Engineering Synthetic Plasmid Nuclear Targeting Sequences for Gene Therapy

Background: Plasmid DNA is a promising format for many potential gene therapies. However, despite many relative benefits compared to other formats such as mRNA and viral vectors, there are a number of limitations that restrict its use. Key amongst these is the challenge of getting plasmid DNA into the nucleus of a patient's target cells where it can be expressed for beneficial effects. As gene therapies typically target non-dividing cells, the plasmid DNA must have specialized nuclear targeting sequences incorporated to facilitate entry to the nucleus. This is currently achieved using viral sequences that are only moderately efficient at promoting nuclear entry. Moreover, these viral sequences have a number of associated drawbacks, including immunostimulatory behavior, off-target effects on host cell machinery and interference with the of other required plasmid genetic components.

Objective: We will use a synthetic biology approach to engineer optimised nuclear targeting sequences from the ground up. These sequences will be incorporated into plasmid DNA products to enhance therapeutic effectiveness and facilitate targeting of 'difficult-to-transfect' cell-types.

Novelty: There have been no improvements on viral nuclear targeting sequences in the past 30 years. This represents an opportunity to utilize our world-leading genetic sequence engineering platforms for an urgently-required therapeutic context.

Timeliness: Plasmid DNA is gaining considerable interest as a format for gene therapy. The number of new products in development is rising sharply. The enabling tech required to facilitate their use needs to be developed now to enable these products to reach patients in the next 5-10 years.

Experimental approach:
1) Bioinformatic identification of Nuclear targeting sequence 'building-blocks'.
2) Develop a high-throughput (robotic) testing platform to quantitatively evaluate the performance of synthetic Nuclear targeting sequences.
3) Designing generation one synthetic Nuclear targeting sequences. Utilising building blocks from step 1, we will create 100s of synthetic components according to varied design specifications. The architecture and building-block composition will be tested using a Design-of-Experiment approach targeted at identifying key design rules (e.g. features associated with nuclear targeting).
4) Testing Generation one sequences in designed screening platform,.
5) Designing second generation elements. Data from step 4 will be modelled to link features to performance. This will be utilised to design optimised second generation sequences.
6) Test generation 2 sequences in the developed screening platform and reduce to practice by validating in AZ's target gene therapy cell-types